University of Manchester and Fusion 21 Limited 24_25 R3

To design and deliver a disruptive technical innovation programme that embeds software engineering and advanced data science within the procurement process and supports the incorporation of a data-driven AI-enhanced business model and information management framework, supporting the company's strategic vision for digital transformation.